Sri Hollema - Mat Zero - Women in Innovation application

This Women in Innovation application is for Sri Hollema, who is the founder and Managing Director of Mat Zero. The company has a unique and innovative proposition for providing urgent heating solutions in refugee and disaster relief areas. The business has the ability to transform the lives of disadvantaged groups by providing them with the basic human needs that many of us take for granted.